Coeus Software

Coeus Software specialises in providing secure digital working solutions for large and small organisations across all market sectors. Its vision is to help organisations rationalise their working practices and processes within a secure environment such as IL3.